The future of algorithmic competition: a network-based perspective

Digital platforms increasingly dominate the digital and physical economy. Their rise and subsequent impact on markets is being scrutinized by politicians and regulators, concerned about the use of algorithms on these platforms, on how this might change the nature of competition online. The potential of algorithms to facilitate collusion has been emphasized in competition law, in economics, and by regulators. Despite the relevance of the topic to society, there is a lack of mathematical research on how to prevent algorithms from hindering competition at the expense of consumers.

This project initiates a broad interdisciplinary research approach at the intersection of network science, economics, and machine learning. We plan to model the behavior of algorithms in a market using tools from network science and graph theory, in order to determine the conditions that lead to strong competition with non-collusive algorithms. We hope to better understand and ultimately address algorithmic concerns online, to foster testing procedures and standards for algorithms in the digital economy.